University of Essex and Glowinkowski International Limited

To develop an innovative change management tool and accreditation scheme in order to grow consultancy and coaching services in the corporate social responsibility arena.